J.L.Ashby & Co.Ltd

We are processing a vegetable product that would otherwise have been wasted because of its irregular size and shape. We are also adding value to our vegetable product to make the crops grown on our farm more efficient. By reducing food wastage in our business we are helping to reduce food wastage nationally, whilst bringing a new and exciting processed food product to market.